The University of Essex and Industrial Robotic Solutions Limited

To develop an innovative, robotic vision guided grasping system for the autonomous picking and placing of chicken and bacon slices into UK factory made sandwiches.